Animal behaviour in a changing world: Investigating the effects of multiple stressors

Global environmental changes such as climate warming and pollution are major threats to biodiversity, ecosystem functioning, and wellbeing. However, the effects of these stressors are often considered in isolation, despite the potential for stressor interactions which mediate overall effects. Animal behaviour is the most flexible component of the phenotype and therefore presents a pervasive signal to rapidly detect environmental change effects which precede ecosystem-level impacts. Therefore, a firm understanding of behavioural responses to synergising environmental changes could enhance predictions of effects at multiple biological scales with appropriate model species. However, behavioural studies urgently need to consider non-additive environmental change effects, extreme events, population-level differences, and improve realism between laboratory and field to advance and implement results (Fisher et al., 2021).